Medical transit packaging using Biodegradable foams

Our Biosystems project is to provide and identify a solution that combines a mix of sustainable technology, thermal performance and shock protection for Insulated Medical Shipping Coolers. This cold chain solution is used in the medical testing environment to protect frozen and perishable testing samples during shipment between the client and the laboratory. These shipping coolers will aim to have thermal protection equal to polystyrene inch-for-inch. There is also are requirement to prove performance with dry ice and/or cold packs for pharmaceutical testing standards.

The innovation is to make a medical packaging foam with 100% all-natural, non-GM grown corn, helping to reduce Greenhouse Gases, landfill disposals, reliance on fossil fuel, and uses less energy to produce overall.

Starch Foam aims to provide significantly better protection from shock and vibration - decrease damage rates caused by integrity-robbing breaking or cracking as demonstrated by EPS shippers.

Medical applications

Medical cool boxes. With protection and temperature regulation, along with shock absorption to enable safe damage free transit.

The customers will demand details and proof of concept on the key attributes of the product:

Visual Aesthetics -- Does the product look and feel like the existing products

Price -- Whilst there may some premium acceptable for a biodegradable option a value for money offering will be a key consideration. As volume demands from across the UK increases then the material price will be driven by a competitive UK supply base.

Material features - the features of the material regarding its physical qualities or its performance in testing will be key. The customers will expect that the compostable foam material to perform to the same level for their products as traditional foam materials. Market feedback will identify the key performance requirements for product protection and the material's flexibility to support the products during transit.

Decision factors - Main decision factor for medical companies to switch from traditional foam materials to alternative materials, such as compostable foam, will be environmental and performance concerns. These concerns will be a mixture of internal business decisions being made to decrease their environmental footprint, pressure from customers, and value for money. Caledonian must fully understand the implications on the environment between the traditional and alternative materials, and, investigates the life cycle of the product to ensure to disposal it is more sustainable than conventional foam medical packaging.